Representing Re-Formation: Reconstructing Renaissance Monuments

In 1934, large-scale excavations on the site of the ruins of Thetford Priory produced hundreds of late-medieval and Renaissance sculptural and architectural fragments. Today, those fragments are still in storage, in an English Heritage warehouse in East Anglia. In response to a call from Simon Thurley, CEO of English Heritage, for all curators to determine exactly what was in store, Dr Jackie Hall was called in to compile a handlist of these fragments. She sought specialist advice and Dr Phillip Lindley visited the site three years ago, with exciting results.\n\nThe boxes in store revealed many pieces of sculpture and architecture which are known to be related to two of the Howard tombs in Framlingham parish church, about 40 miles from Thetford. Framlingham had become the burial place of the Howards after Thetford Priory's dissolution by Henry VIII. Quite how these fragments related to the tombs, though, is controversial. It is known that the tombs - commemorating the third duke, and his son-in-law, Henry VIII's bastard son, Henry Fitzroy, Duke of Richmond - had been made in 1539 and had been salvaged at some time in the 1550s and moved to Framlingham. Quite what had happened to the monuments between 1540, when the priory was dissolved, and the 1550s, when they were removed to Framlingham, is unclear. For much of the time, the duke had languished in prison.\n\nThe tombs as erected at Framlingham are not what they appear: they seem to have been put together from salvaged components and finished off with new materials. Determining what is original and what was added is very difficult. Our research will offer a radical new solution to the problem. Using cutting-edge 3-D scanning and analytical techniques developed for space science, we shall 'disassemble' the tombs into their constituent parts, and recombine those components virtually, to recreate their original appearance and differentiate the later components from the earlier ones. We will be able to recreate the first, lost stages in the existence of the tombs. Further, our scientific investigation and analysis will determine which fragments excavated at Thetford originally belonged to these tomb-monuments and enable us to reintegrate virtually the appropriate fragments into our reconstructions. We shall use the same techniques to recreate other lost monuments and sculptures once in Thetford Priory, and will bring them back to (virtual) life.\n\nFrom the outset audience needs will be paramount. We will liaise with teachers and other potential stakeholders through our interactive website and via focus groups. We will render the results of the research into the formats teachers and other audiences tell us they need and make them freely available on-line. The project will produce many papers and books, digital teaching materials adapted to the needs of the National Curriculum, data for our use and for future researchers, and at least one public exhibition.\n\nThis collaborative project, which will combine research tools from space science, art history, archaeology, museology and computer science will effect a small revolution in our understanding of the late middle ages and early Renaissance in England. The Howards were the most important noble family under Henry VIII and their fortunes provide a fascinating case study into a turbulent period in our national history. This gripping episode, and the detective story of its reconstruction, will prove fascinating to many diverse audiences.\n

Potential impact
Social impact, relevant to wide and diverse audiences, is conceived as integral to the project from the outset. It is a key mission of our project partner, English Heritage.\nThe story of the Dissolution of Thetford Priory; of the third duke's attempt to save his dynastic mausoleum; of the king's brutal attempt to destroy the Howards, which resulted in the Earl of Surrey's execution, a fate from which the third duke was only saved by the fact that Henry VIII died on the day set aside for the duke's execution; the dramatic changes of religion and religious allegiance during the period; the dangers and opportunities of political power: all of these are important national narratives which affected the artefacts we are studying, the architecture of the churches and their contents. Our research will develop new and deeper narratives focussed round the objects we planned to study, but also of much wider significance. Public engagement will play a key role in the development of alternative narratives as we uncover new evidence of many different kinds (archaeological, historical, scientific).\nBut, we also want to communicate the importance and the nature of the acts of research, investigation and discovery. Consequently, our project includes an Audience Advocate who will establish an interactive website which will explain the means we plan to deploy to solve our research questions, report the progress of our research and our investigative techniques, and invite audiences to engage personally in the process of research.\nOur website will actively foster participation with many different interest groups in the project's research and activity. Teachers at all levels will be particularly targeted and meeting their needs and encouraging their ideas will be a central concern. We are certain that the hybrid combination of research tools and techniques from cutting-edge space science, computer science and humanities disciplines, to transform understanding of important cultural objects, will be intrinsically exciting to the general public. It will also open up creative ways for teachers to cross-cut and combine key topics and themes in the National Curriculum at every level.\nThe Audience Advocate will elicit and evaluate audience expectations and needs in person via focus groups and by responses to the on-line and on-site displays. We want our audience to have the opportunity to see us formulate and test our theories, to see the results of our deliberations and to make their own suggestions and offer their opinions. It is entirely possible that engagement with the general public will inform and develop our understanding.\nThe project, working closely with English Heritage's Education Department, is committed to producing resources for schools: digital materials that schoolteachers can access on-line and readily use in the classroom, at the whiteboard, that will build creative and inspiring links with the curriculum. Much of this on-line content will benefit individuals and other visitors (to Thetford or Framlingham, or English Heritage online). The final exhibition and study day is specifically aimed at public engagement with the cultural heritage we are investigating and the result of our research.\nWe will discuss from the outset how complex narratives and competing theories or discourses can be clearly conveyed to the public; how scale, size and perspective can be meaningfully presented; how doubt and trust are dealt with in a context where evidence may be contentious or missing; how visitors respond to (or recognise) simulacra and reconstruction vs. 'authentic' objects. A final high-impact output, therefore, is the construction of a transferable way of designing complex three-dimensional digital heritage. Working in close association with EH's Outreach Department, the aim is to build a methodology that can be used in other EH projects, if